Middlesex University And Social Firms UK

To develop a range of evaluation tools to assess successful growth factors in the Social Firm sector, identify best practice and inform future support interventions.